Innovative radioactive liquid waste treatment

The purpose of this project is to prove that a highly innovative water purification process, called the WOW Process, which has proven successful in initial feasibility testing and small scale applications, can decontaminate nuclear elements found in water from active nuclear generating plant, in decommissioning sites, and other similar applications. An industrial size plant will be manufactured and installed at a working nuclear facility in the UK in order to demonstrate both the efficacy and scalability of the process. There is recorded industry demand for this process in both static and portable formats. The project will also prove the commercial feasibility, funding mechanisms and most appropriate business model for units which can be dispatched to locations across the UK (and globally) to decontaminate liquids using a method which is far more cost effective than that which currently exists in the market.